Elucidating the molecular mechanisms of periplasmic chaperones in gram-negative bacteria: novel targets to combat antimicrobial resistance.

umerous folding factors, including periplasmic chaperones, coordinate outer membrane protein (OMP) assembly in gram-negative bacteria via the essential beta-barrel assembly machinery (BAM) complex. This assembly process is an excellent target for novel therapeutics, but work towards this progress is hampered by a lack of mechanistic information. We have recently been studying E. coli SurA and its interactions with BAM and identified new functional hotspots that could be targeted by small-molecules, but mechanistic information about SurA and how is delivers its OMP substrates to BAM are lacking, both in E. coli as a model system, as well as in pathogenic gram negative organisms.

In this project, crosslinking-MS and HDX-MS will be used to study SurA-OMP-BAM complexes, for a range of clients and homologues, to reveal specific interaction sites on SurA and OMPs and how the chaperone coordinates client delivery to BAM. Functional assays will be conducted using established turbidity/aggregation experiments. SurA, BAM and OMP variants will be created, deleting/altering binding sites, to determine how this influences function in the different variants. smFRET will reveal the conformations/dynamics of both bound clients and SurA, enabling determination of how SurA modulates OMP conformations and vice versa. Experiments in vivo will provide validation of SurA and BAM as a target in a live setting and pave the way to the design of small molecules with potential antibacterial functions.